GISMO: Genetic Improvement of Software for Multiple Objectives

Humans find it hard to develop systems that balance many competing and conflicting operational objectives. Even meeting a single objective requires automated support. For example, there has been a long and rich history of research into techniques to optimise compiled code size and speed. Unfortunately, speed and size are but two of many objectives that the next generation of software systems will have to meet. Emergent computing application paradigms require systems that are not only reliable, compact and fast, but also which optimise many different competing and conflicting objectives such as response time, throughput and consumption of resources. Humans cannot be expected to optimally balance these multiple competing constraints and may miss potentially valuable solutions. Techniques are therefore required that can either automatically create code that balances many conflicting objectives or that can provide support to the human who seeks to do so. The GISMO project seeks to do both. It will develop automated techniques to produce new versions of components of existing systems that meet newly defined objectives. After a period of running the old and new component in parallel, the programmer may decide to adopt the newly evolved component. However, the beauty of the GISMO approach is that it does not insist that the programmer must accept the evolved solution in order to be useful. The programmer can also use GISMO to explore the multi-objective candidate solution space, gaining insight into what can be achieved by balancing several competing constraints.

Potential impact
The initial industrial beneficiaries of this work will be the industrial partners of the project. However, the UCL CREST centre has many other very close links to the industrial sector. These will constitute an initial pool of industrial beneficiaries. Ultimately, through more flexible and multipurpose software, and reduced software production costs, the IT-centric areas of the wider economy and the general public will benefit. We will also exploit our extensive network of industrial champions from established on-going projects. The pathways to impact plan list 24 such companies with which we have existing active research work. The project will also maximise impact on the academic sector. Naturally, the results of the project will be published in leading journals and conference proceedings. An indicative list is given in the pathways to impact plan. The project team will also organise two workshops to deepen collaboration, widen the research base in Genetic Programming for Software Engineering and to disseminate the results of the GISMO research programme. The first of these will be held within the UK. The second workshop will be co-located with an international conference, with the aim of broadening the community with international participation. This will ensure that the project creates a sustained international community with UK research and industry at its heart.